UCL's AHRC Impact Acceleration Account 2022-25

The UCL AHRC IAA aims to facilitate impact development in the arts and humanities by taking a tailored approach to the unique challenges and opportunities for researchers in these disciplines in relation to external engagement and knowledge exchange, whilst realising the potential of new partnership opportunities between the cultural and technology sectors.

In response to this funding opportunity for 2022-25, we aim to build and maintain a culture that enables effective and ambitious knowledge exchange and impact, by increasing the visibility and accessibility of funding for this cohort of researchers. This involves identifying and removing barriers to application and providing relevant training and capacity building opportunities. In order to support, develop and foster strategic partnerships for KE and impact, we will refine mechanisms to establish networks and connect the users of our research with relevant UCL researchers and practitioners.

We will build upon existing support mechanisms, including specialist support from UCL Innovation & Enterprise's Creative Industries cluster to develop ambitious partnership opportunities aligned to the nuanced and fragmented ecosystems of the cultural and heritage sectors. This will help us to develop an innovative framework for practitioners as well as SME engagement and collaboration with world-leading UCL research for mutual benefit.

A key part of the ambition of this IAA is to bridge the gap between KE/innovation specialists and researchers in the arts and humanities, enabling the latter to develop new skills and understanding, access funding streams and connect with external partners to identify and develop collaborative opportunities. We are leveraging our experience of managing multiple ambitious programmes, supported with Knowledge Exchange funding via UCL's HEIF allocation and other UKRI IAAs, to ensure maximum benefit for the UCL AHRC community. UCL is well placed to bring a fresh approach to the analysis, evaluation and understanding of impact in the context of arts and humanities research